Applying Double Diamond for Human Centred Public Safety Product Design

Cardea Solutions (UK) Ltd (Cardea) has launched a number of 'Public Safety' products. Now in our 18th Year, we want to transform culturally, procedurally, to embed 'double diamond' (DD) design philosophy and supporting processes inhouse. This project will reposition design as a core function and strategic driver of growth and prosperity. Our approach is to implement DD and 'test drive' it using a commercially significant design project. An innovative 'human centred' public safety product for Hospitals, Care Homes, Schools, Nursaries, Public Buildings, and Prisons.